Pile Cloth Media Filter for Solids Removal from Wastewater

The project aims to advance the development of a novel pile cloth media filter for particulates removal from wastewater. Pile cloth media filters have the potential to remove suspended solids from wastewater to low levels within a compact, low maintenance and low energy system. The work includes testing of the technology at in large pilot plant at demonstration scale at Cranfield University's wastewater treatment plant for the evaluation of new cloth materials over a broad range of operational conditions (e.g. feed flow, backwash trigger and intensity...) as well as lab scale, controlled experiments to develop a robust understanding of the underpinning science of the filtration process in the pile media filter. Specific trials will also be conducted for the removal of phosphorus removal from wastewater by combining coagulation and the pile cloth media filter. In this case, a coagulant is dosed to react with the phosphorus and form flocs which are subsequently removed by filtration through the pile cloth. The work will help understand the impact of coagulant dosage on phosphorus removal and operation of the pile cloth media filter.